Wild Flower Seed

"The external expert will

• Research the market for wild flowers of some of the key countries within the EU.
• To advise on how to target the countries one at a time based on the research.
• Then develop the e-commerce platform so that it is fit for purpose.
• To build it so that it can be added to one country at a time.
"